Towards Plug and Plug and Play Solids Formation and Processing

Transition from conventional batch chemistry to continuous operation needs flexible and easy to use solutions for all unit operations. Solids formation such as crystallization and precipitation are often required for purification and product isolation. Conventional stirred vessel can be used to address a multitude of solids formation problems but is mostly applied in batch processes for agrochemicals. What is needed, is a continuous apparatus for crystallization and precipitation, which can be taken from the shelve, connected to the process and put into operation without great effort (Plug & Play Solids Formation). The suspension can be collected in a buffer vessel and the subsequently solid-liquid separation can be conducted batch-wise as commonly used in processes for agrochemicals (e.g. agitated pressure nutsche or peeler centrifuge).
To approach this goal, key aspects in the design to ensure continuous operability and flexibility must be addressed:
1. Continuous suspension outlet and transport to the next process step
2. Avoiding encrustation and measure thereof
3. Automation of continuous operation (e.g. process control system with data logging) as well as data logging for solid-formation and solid-liquid-separation step
4. Flexibility of the apparatus (e.g. seeding, dosing for crystallization and precipitation, filter cake washing with solid-liquid-separation unit)
5. Flexibility of the apparatus to connect to the process
It appears that two major work areas are decisive for reaching the goal phrased above.
1. Apparatus design (from mg scale up to 500kg representative product for registration of agrochemical producta)) - plug & play character and optimal configuration of the periphery as well as washing strategy for solid-liquid-separation unit
2. Automatic, unattended start-up and operation
Underlying Scientific Challenge/Scientific Approach
1. Flexible and preferably mobile apparatus suitable for many different applications
2. Automatic controller to ensure continuous operation
Deliverables
1. Apparatus design for Plug & Play Solids formation
2. Method and equipment for automatic controller to facilitate unattended start up and operation

Potential impact
Academic impact:
Recent advances in data science and digital technology have a disruptive effect on the way synthetic chemistry is practiced. Competence in computing and data analysis has become increasingly important in preparing chemistry students for careers in industry and academic research.

The CDT cohort will receive interdisciplinary training in an excellent research environment, supported by state-of-the-art bespoke facilities, in areas that are currently under-represented in UK Chemistry graduate programmes. The CDT assembles a team of 74 Academics across several disciplines (Chemistry, Chemical Engineering, Bioengineering, Maths and Computing, and pharmaceutical manufacturing sciences), further supported by 16 industrial stakeholders, to deliver the interdisciplinary training necessary to transform synthetic chemistry into a data-centric science, including: the latest developments in lab automation, the use of new reaction platforms, greater incorporation of in-situ analytics to build an understanding of the fundamental reaction pathways, as well as scaling-up for manufacturing.

All of the research data generated by the CDT will be captured (by the use of a common Electronic Lab Notebook) and made openly accessible after an embargo period. Over time, this will provide a valuable resource for the future development of synthetic chemistry.

Industrial and Economic Impact:
Synthetic chemistry is a critical scientific discipline that underpins the UK's manufacturing industry. The Chemicals and Pharmaceutical industries are projected to generate a demand for up to 77,000 graduate recruits between 2015-2025. As the manufacturing industry becomes more digitised (Industry 4.0), training needs to evolve to deliver a new generation of highly-skilled workers to protect the manufacturing sector in the UK. By expanding the traditional skill sets of a synthetic chemist, we will produce highly-qualified personnel who are more resilient to future challenges. This CDT will produce synthetic chemists with skills in automation and data-management skills that are highly prized by employers, which will maintain the UK's world-leading expertise and competitiveness and encourage inward investment.

This CDT will improve the job-readiness of our graduate students, by embedding industrial partners in our training programme, including the delivery of training material, lecture courses, case studies, and offers of industrial placements. Students will be able to exercise their broadened fundamental knowledge to a wide range of applied and industrial problems and enhance their job prospects.

Societal:
The World's population was estimated to be 7.4 billion in August 2016; the UN estimated that it will further increase to 11.2 billion in the year 2100. This population growth will inevitably place pressure on the world's finite natural resources. Novel molecules with improved effectiveness and safety will supersede current pharmaceuticals, agrochemicals, and fine chemicals used in the fabrication of new materials.

Recent news highlights the need for certain materials (such as plastics) to be manufactured and recycled in a sustainable manner, and yet their commercial viability of next-generation manufacturing processes will depend on their cost-effectiveness and the speed which they can be developed. The CDT graduates will act as ambassadors of the chemical science, engaging directly with the Learned Societies, local council, general public (including educational activities), as well as politicians and policymakers, to champion the importance of the chemical science in solving global challenges.